EPSRC IRC in Early-Warning Sensing Systems for Infectious Diseases

The emergence and re-emergence of infectious diseases is one of the greatest threats to human health. By their very nature, outbreaks of infectious disease can spread rapidly, causing enormous losses to health and livelihood. For example, an estimated 35-million people are HIV-infected, antibiotic resistant pathogens such as MRSA are a major global public health problem and pandemic influenza is rated as the greatest national risk on the UK government risk register (Cabinet Office 'National Risk Register for Civil Emergencies 2012 Edition'). Early diagnosis plays a vital role in the treatment, care and prevention of infectious diseases. However worldwide, many infections remain undiagnosed and untreated or are diagnosed at the late stage due to poor diagnostic tools, resulting in on-going transmission of serious infections or delay in the identification of emerging threats, leading to major human and economic consequences for millions of people.

Our vision is to establish an EPSRC Interdisciplinary Research Centre to create a new generation of early-warning sensing systems to diagnose, monitor & prevent the spread of infectious diseases. This large scale collaboration will bring together scientists, engineers and computer scientists from University College London, Imperial College, London School of Hygiene and Tropical Medicine and the University of Newcastle together with NHS stakeholders, the Health Protection Agency and industry partners. Working across and beyond traditional research boundaries, the IRC will pioneer innovative nano-enabled mobile diagnostic tests which can be used in GP surgeries, community settings and developing countries, linked to smart digital-surveillance systems which search for information on the web to detect early indicators of diseases.

The tremendous expansion in mobile phone technology with an estimated 6 billion users worldwide, provides new opportunities for point-of-care diagnostics with inbuilt capacity to securely transmit results to public healthcare systems. The challenge is to create robust multimarker sensor platforms that can diagnose early infections with high sensitivity and specificity. Our strategy will seamlessly integrate the scientific excellence underpinning recent breakthroughs by our team in diverse areas of biomarker discovery, capture coatings, nanoparticles, nanopatterning, sensor systems, wireless connectivity, data mining and health economic analysis of diagnostics. Moreover we will explore innovative new strategies to search for early indicators of infection (herein we coin the phrase "e-markers") by searching through millions of web-accessible information sources including Google, Facebook and Twitter to identify outbreaks even from people who do not attend clinics or from geographical regions that are invisible to traditional public health efforts. By providing doctors, community workers and public health organisations with real-time, geographically-linked information about emerging infections which will be visualised on a "dashboard" display, we will support more rapid, stratified, integrated evidence-based interventions, benefitting individuals and populations.

Our disruptive early warning sensing capabilities will bring major human and economic benefits to the NHS and global healthcare systems. The ultimate beneficiaries will be patients since early diagnosis will empower them to gain faster access to better treatments, helping to reduce suffering and risk of death. Society will benefit by preventing the onwards spread of infection by people who are unaware of their infection and preserve the effectiveness of precious antimicrobial medicines for future generations. The NHS and healthcare systems will benefit by simplifying patient pathways allowing tests and results to be given in a single visit and so provide a more cost-effective solution of community based care. Our technologies will also provide new commercial opportunities for British industry.

Potential impact
This exciting IRC proposal will combine cutting-edge UK research with leading commercial partners to bring significant benefits to patients, the public, the NHS and industry. The outcomes of the Centre will bring major impact in the following areas:

1. Patient benefit - The major beneficiaries will of course be the patients who will benefit from rapid and reliable diagnoses of their illnesses with reduced morbidity or mortality, and improvements in quality of life.

2. Public good - The public will benefit since early diagnosis tends to curb the spread of infectious diseases, preserving the effectiveness of antibiotics for future generation and will inform public health intervention programmes.

3. NHS and global healthcare systems - will benefit from improved service delivery:

i. Widening access to testing for infectious diseases in community settings will enable more patients be tested and increase the likelihood of identifying patients at early acute stage where the risk of onwards transmission is high. Currently unacceptably high numbers of patients are diagnosed at an advanced stage of infection. For example, 50% of patients are diagnosed at the late stage of HIV/AIDS.

ii. Simplify patient pathways within the NHS as patients can be tested and receive results within the same visit, overcoming the complexity and inherent delays associated with multiple visits and follow-up appointments to receive results.

iii. Informing public-health intervention programmes - the combination of point of care diagnostics and electronic surveillance systems has the potential to transform the "active" real-time surveillance of infectious diseases, even for patients who do not attend clinics or from geographical regions outside the remit of conventional surveillance systems. The UK Health Protection Agency and global public health bodies, will benefit from the proposed early-warning sensing systems, enabling them to make more rapid, evidence-based clinical interventions and monitor the effect of these strategies in real-time.

iv. Early diagnosis and monitoring will ultimately reduce the increasing economic cost of infectious diseases on the NHS and global healthcare systems.

v. Wireless connectivity will allow results to be rapidly and securely transmitted into NHS electronic systems, reducing the administrative burden on staff and ensuring that high-risk patients receive follow up care.

vi. The UK National Institute for Clinical Excellence (NICE) has published the health economic benefits for widening access to certain diagnostic tests in non-hospital settings including GP surgeries and community settings and will result in major cost savings for the NHS.

4. Commercial return - Our technologies will enable networked POC diagnostics, with attendant opportunities for epidemiology. Beyond trained manpower, the benefits to the UK will accrue through better patient care and monitoring, first adopter advantage to the medical research community, and employment in the emerging telemedicine sector. The dissemination plans are very well-defined and follow standard procedures. Key to both scientific and commercial success in cutting-edge medicine and technology are papers in high-profile journals (e.g. Science and Nature), patents and commercialisation through licensing deals and potentially spinouts. Further, the proposal will leverage from major grant funding, including EPSRC (4 out of 10 Grand Challenge in Nanotechnology for Healthcare awards), Gates Foundation ($25m), EC (£11m), & >£31m investment in infrastructure and facilities at the institutes involved.